Health and Stigma of Migrant Women in the Colombo-Venezuelan Border

This research will ethnographically examine the lack of access to healthcare by and the stigma attached to Venezuelan migrant women at the Colombian border. It will critically reflect on the impact of different forms of violence on migrant women's subjectivities, and will analyse the healthcare actors' attitudes towards these women and women's strategies to live with, contest and/or transform their condition of stigmatization and vulnerability.